Exploring the nexus between immigration, integration and labour market outcomes

Migration flows and the share of the foreign-born population have increased substantially in recent decades in several advanced economies, including the UK. The increasing diversity of the population has brought the questions of the labour market performance and integration of immigrants to the top of the political and public debate. This project aims to provide new and high-quality comprehensive evidence on the labour market performance of immigrant employees in England and Wales and how they fare in the labour market compared to native employees, and the link between integration and labour market performance. Specifically, the project will address the following research questions: 1) How do labour market outcomes, including pay, hours of work, and job quality (employment in low-skilled jobs and temporary jobs) differ between native (UK-born) and immigrant (non-UK born) employees? 2) What are the main drivers of any differences in labour market outcomes; and what is the influence of other individual and work-related characteristics, or the role played by individual employers? 3) Does labour market performance of immigrants vary by factors related to immigration and integration (language proficiency, years of residence in the UK, year of arrival, holding a UK passport or self-defined national identity)? 4) How do labour market outcomes of immigrant employees progress over time; and how do the labour market dynamics of immigrants compare to those of natives?

To address these questions, the analysis will take the advantage of the unique features of the newly available data from the linked payroll-based Annual Survey of Hours and Earnings (ASHE) to the 2011 Census of England and Wales. These include detailed and accurate information on labour market variables of employees coming from ASHE, including the employer identification and a rich set of personal and family characteristics from Census, including country of birth and variables related to immigration and integration. It is the analysis of this new and unique dataset that forms the basis of this project and will contribute contemporary evidence to inform the political and public discourse on immigration policy in the UK.

The empirical analysis will apply established econometric methods to these data and will have three core elements. First, an analysis of the 2011 cross-sectional data will be undertaken to explore the labour market performance of immigrant workers in each outcome, in comparison to that of native workers. This will be followed by a more detailed analysis of the drivers of any observed labour market differences. The focus will be on quantifying the determinants of any identified gaps through an established decomposition approach, which isolates the contribution of observable characteristics and the role of individual employers from unobserved influences, where the latter will include unequal treatment in the labour market. Second, the analysis will focus on the role of factors related to immigration and integration and explore whether and how these factors determine the labour market performance of non-UK born workers. As these variables come from the Census and do not vary over time, and are applicable to only immigrant workers, this part of the analysis will utilise data from the 2011 cross-section and focus on the non-UK born employee sample. Third, a dynamic analysis will be undertaken to explore how labour market performance of immigrant workers progresses over time in terms of considered outcomes, and in comparison to UK-born workers. This part of the analysis will exploit the longitudinal nature of the 2011-2022 ASHE data linked to Census 2011 which allows to follow the same individuals over time. Throughout the analysis where possible, analysis will make comparisons between immigrant workers and UK-born white/non-white employees, and explore potential heterogeneities along the important dimensions such as gender and country of origin.